Cyber Security grant

"This project is to help our company maintain the right level of security for our customers and reassure them that their data is being handled in the most secure way.

Like any business trading online, the threats facing our business change as we grow so it is essential that we keep pace. This project will help us work with an external security expert that understands the business environment that we operate in."